Novel methods for the site selective modification of proteins

Following the discovery that only 25,000 protein encoding genes exist in the human genome, it has become abundantly clear that the post-translational modification (PTM) of proteins must play a more significant role in generating the complexity of life than previously appreciated. Similarly, it is therefore conceivable that post-translational and equally chemical modification of proteins could also be employed to modulate the in-vitro function and utility of proteins, particularly by pharmaceutical companies with interests in the therapeutic and/or biotechnological applications of biologics. In this project we propose to optimize and expand studies into a range of site-selective chemical methods for bioconjugation of proteins, recently developed in the Fascione lab and initiate a collaborative project between the Chemistry and Biology Departments in York, with the overarching aim of harnessing these novel chemical modification strategies in the production of homogenously linked therapeutics.